CVI and ART, (CVIART) SENSING THINGS DIFFERENTLY: DEVELOPING UNDERSTANDING OF CEREBRAL VISUAL IMPAIRMENT THROUGH MUSIC, DANCE AND ART COMPOSITION

This proposal provides a bridge between the academic theoretical work concerning Cerebral Visual Impairment (CVI), the most common form of childhood visual impairment, and the understanding of CVI needed by parents, carers, and professionals in their supporting roles as well as the children themselves, through the interweaving of theory and the creative areas of art, music and dance. Estimates based on research suggest between 5-10% of the population of the UK may have one form of CVI or another, and on average one child in every class of thirty across all mainstream schools is likely to be affected. The main objective of the proposed fellowship is to provide for the very first time through music, dance and art, ways of explaining and understanding CVI, and more importantly understanding what a child with CVI may perceive.

One cannot learn from what one does not see. This obvious statement underpins the necessity of ensuring access to all aspects of life that bring about learning, recognizing that learning during childhood is the most fundamental element of human development. Classical approaches to learning tend to be organized and structured, yet we all know that what we learned when we were happy, engaged and motivated stands out as being the most pivotal of moments of our childhood. So how can children with cerebral visual impairment be engaged in this way? The answer to this question rests upon two fundamental concepts: Access, and engagement.

Access is brought about by ensuring that for each individual person with cerebral visual impairment every element of what is communicated and engaged with can actually be perceived, appreciated and understood.

Engagement results from creating compelling visual aspects, combined with creativity and originality

These concepts will help them to understand their world and how it looks different to ours, even when the detail of the picture we are both looking at, may be the same. Understanding CVI and the impact it has on a child will lead to greater support by parents and professionals, but explaining CVI is difficult, because it is a truly invisible disability, invisible even to the child, for visual information is processed in the non-conscious parts of the brain. Each child with CVI perceives their world differently, and CVI is typically dynamic, so their visual world can alter significantly, from moment to moment, from one of lucidity and happiness to one of being overwhelmed and terrified. The arts have been successfully used as a teaching approach where, for many reasons, traditional learning may be challenging for a child. This fellowship goes a step further, to explain through artistic interpretations the alternative ways the world is experienced for children with CVI. This has the potential to open up new ways in which artists can use their expertise, skills and passion to reach enormous numbers of children, but more importantly by taking forward these fundamental steps and showing others how this can be brought about by using materials carefully matched to be accessible to the profoundly and moderately affected children, the benefits that could accrue internationally could be revolutionary.

In order to reach the community of children and adults with CVI, I will work closely with CVI Scotland, a charity that was created to support parents and carers, and children and adults with CVI. Since the website's launch in 2017, cviscotland.org has registered over 16,500 UK users, and is approaching 60,000 users world wide, from 160 countries (source Google Analytics). Scotland users (5,500) accounts for 33% of all UK users. The website has a resources section where salient information from other organisations is allowed to be disseminated, and the charity has agreed to support me with this project. I am an advisor to CVI Scotland and regularly review content and support their projects. I also have a wide network of personal contacts (formal and informal).